Monitoring the integrity of engineering infrastructure non-destructively

This proposal seeks funding for a five year early career fellowship programme which aims to establish monitoring of engineering infrastructure with permanently installed arrays of NDE sensors as an alternative to conventional inspections. There are clear industrial drivers that motivate the use of permanently installed NDE sensors, however, a range of challenges need to be overcome before these systems can be adopted on a large scale in industry. Key issues are robust transducer hardware, coverage and defect sensitivity, data handling and interpretation, as well as the quantification of uncertainties in detection and sizing of defects. This fellowship has identified 3 industrial applications that span these challenges and 3 research work packages that will seek generally applicable solutions to the associated problems. Use of the industrial applications as examples enables grounding of the generally applicable research work and accelerated knowledge and technology transfer to industry. The research will be carried out by Dr. Frederic Cegla at Imperial College London who has a proven track record in research and technology transfer of ultrasonic monitoring equipment. The vision of the fellowship is aligned with that of the UK Research Centre in Non-destructive Evaluation (RCNDE) and its 16 industrial members.

Potential impact
The proposed project aims to establish NDE monitoring as a viable alternative to conventional inspection. The obvious target beneficiaries of this are the NDE industrial users and the end users of NDE data such as the structural integrity community. The project addresses key industrial problems but is too speculative to attract immediate direct investment from industry. Successful outcomes of the project will enable safer and more economical plant operation. About 75% of the costs of a conventional inspection are access and setup costs; permanent installation of inexpensive sensor will therefore save 75% of that cost for each additional measurement. An effective monitoring tool will enable more effective planning and scheduling of the replacement of damaged plant components; this can save valuable downtime that is commonly quoted to be in the order of £1M pounds per day (as communicated by RCNDE member companies). Together with the added benefit of keeping the workforce away from dangerous places, the monitoring of NDE data is very attractive to plant operators. The industrial partners of this proposal have already identified potential applications where monitoring will present a clear benefit to their operations. Hence, there is a high probability of transferring successful research into the field. Any intellectual property generated by the research project will be commercially exploited through Imperial Innovations, the Imperial College technology transfer company; this may be by forming a spin-off company or by patenting technology and licensing it to an interested party. Two potential licensees are Guided Ultrasonics Limited and Permasense Ltd., both spin-off companies of the Imperial College NDE group but other companies will also be considered by Imperial Innovations. This arrangement has worked very well for other research funded by EPSRC at Imperial College.